Drosophila based screening to replace mammalian systems to identify the functional role of candidate genes in controlling muscle dyadic architecture

Cardiomyopathies of varying aetiologies share a common cellular structural alteration, the loss of transverse (t-) tubules leading to altered dyadic structure and perturbed cellular calcium homeostasis. These alterations in calcium homeostasis are causal of contractile failure, arrhythmias and ultimately death. Importantly, t-tubules are highly plastic, and we have shown that it is possible to restore their density in heart failure1. However, these restored t-tubules are disordered and only partially reverse contractile dysfunction. Despite these promising observations, our understanding of the factors that regulate t-tubule formation, maintenance, organisation and their impact on dyadic structure is restricted to only a very small fraction of candidate genes or 96 proteins which are histologically located to the t-tubule membrane2. Our proposal is to use a novel to the field, albeit applying proven methodology, bioinformatically informed inter-disciplinary approach to replace the use of animals to further understanding of t-tubule biology and function. To achieve this, we will utilise the structural and functional homology between mammalian cardiac muscle and the somatic muscles of Drosophila melanogaster (the Fruit Fly) to validate candidate genes regulating t-tubule formation and validate these in human induced pluripotent stem cell derived cardiac myocytes (hiPSC-CMs).

Aim 1: Developing a bioinformatic pipeline to identify a panel of t-tubule regulatory factors (Eales)
The principal aim here is to distil available cardiac datasets and the literature to identify a panel (~ 40 top hits) of target genes with Drosophila orthologs to carry forward to and evaluate in the screening assay (Aim 2 defects e.g. the centronuclear myopathies or genome-wide association studies linked to heart disease. Following bibliographic verification, our panel of novel putative t-tubule regulatory genes will be screened for Drosophila orthologs to take forward to Aim 2.
Aim 2: Drosophila screening of genes involved in t-tubule regulation (Prokop, Trafford)
The main purpose of these experiments is to identify t-tubule regulatory genes and characterise their functional role and potential involvement in controlling dyadic architecture. To achieve this, we will adopt a three-stage approach:
a) Gene targeting - Here we will adopt an interfering RNA (RNAi) approach to silence genes (~ 40 in total screen) using the Gal4 transcription factor - upstream activator sequence method (Gal4-UAS).

b) Functional assessments - Using muscle-targeted Gal4-UAS transcriptionally controlled RNAi gene silencing, we will adopt a tiered approach to determine the functional significance encompassing assessment of: a) viability, b) developmental delay, c) larval motility assays, d) flightlessness in adults.

c) Nanoscale structural assessments - The aim here is to determine if t-tubule remodelling is associated with changes in the organisation (and functional properties derived from 2a/b of the major ion channels within the dyad (RyR, Cav).